Machine learning and inverse problems

Developing probabilistic machine learning tools to solve inverse problems in different settings, from the reconstruction of imaging under empirically learned assumptions, to the recovery of qualitative descriptors of data in unsupervised information extraction.